Geographies of Scottish Improvement

This research focuses on the nature of Improvement culture in Scotland in the early modern period through a case study on the Adam family and their estate. It combines the approaches of historical geography, prosopography and Enlightenment studies. The Blair Adam estate papers enable the recovery of the Adam family's ideological, practical and philosophical experiences of Improvement and their changing conceptions of space and landscape at local, national and imperial scales. This project defines Improvement as a set of ideals and practices which not only re-shaped the Scottish landscape, but also cast Scottish identities as improvers, Scots and Britons.